Inhibitory anti-CD3 antibodies to switch off activated T cells in man

Many of the common diseases of the developed world are caused by the immune system responding to harmless molecules such as foods or plant materials, or responding to the bodies own tissues. One particular type of immune cell, called a T cell, controls these tissue-damaging responses. This proposal aims to find a way to switch off the disease causing T cells by targeting a molecule on their surface in such a way as to render the cell inactive.

Technical abstract
Activated T cells responding to exogenous or endogenous antigens lie at the heart of many of the important immune-mediated diseases of the western world. The discovery that unglycosylated anti-CD3 monoclonal antibodies lacking Fc receptor binding activity not only lack the ability to activate T cells, but can deliver a negative signal, has led to the development of otelixuzumab and related molecules, currently in phase III for type I diabetes. It is the aim of this proposal to make a step-wise change in the possible therapeutic use of this antibody by taking advantage of the fact that the gut is the only tissue in the body where clinical material is widely and readily available and can serve as a window for the real in vivo immune system in a clinically relevant setting. We will therefore analyse the effects of otelixizumab on T cells from normal gut, antigen-specific gut T cells responding to gluten in celiac disease, and activated gut T cells in idiopathic inflammatory bowel disease. We will determine if otelixizumab is indeed non-activating on the already activated T cells in normal and diseased gut, if it delivers a negative signal, and the fate of the negatively regulated cells. We anticipate this information will determine if otelixizumab can be rolled out to treat inflammatory bowel disease, rheumatoid arthritis, asthma, and other idiopathic inflammatory conditions.